Supporting Women and Families: Preconception to Preschool AI-Powered Family Health Coaching for Obesity Prevention

Supporting Women and Families: Preconception to Preschool is an innovative NHS programme helping families achieve healthy weight from pregnancy planning through their child's early years. Led by NHS Kent and Medway, this three-year programme will support 3,300 families using artificial intelligence technology delivered through WhatsApp.

The first 1,001 days from conception to age two are critical for lifelong health. Maternal obesity significantly increases pregnancy complications and triples the likelihood of childhood obesity. Currently, many families want support but cannot access it, and existing services reach only a fraction of those in need.

Our programme creates an accessible, personalised pathway with three levels of support:

Universal Access: All pregnant women and families with children aged 0-5 can access a friendly AI health companion available 24/7 through WhatsApp. This provides evidence-based guidance on healthy eating, physical activity, sleep, stress management, and general wellbeing, all tailored to each family's specific circumstances and delivered in their preferred language. All AI-generated content is clinically validated and continuously monitored by NHS clinical teams to ensure safety and quality.

Enhanced Support: Families with additional risk factors such as gestational diabetes, higher BMI, or living in deprived areas receive extra support including activity tracking through wearable devices, and connection with local community resources.

Specialist Care: Families with complex clinical needs access multidisciplinary teams including obesity specialists, clinical psychologists, and where appropriate, specialist medical interventions, all coordinated seamlessly with their existing NHS care.

This programme's distinctive whole-family approach means partners and siblings receive parallel support, as healthy habits develop when families work together. The AI technology learns from each family's progress, providing encouragement and practical tips while preserving the essential human connection with midwives, health visitors, and GPs.

The programme particularly focuses on supporting families in deprived areas and minority ethnic communities who experience the worst outcomes. By providing support through smartphones, removing transport barriers, and working with trusted community organisations, we ensure everyone can benefit.

Independent researchers from the Health Determinants Research Collaboration will evaluate the programme over five years, tracking health outcomes, family wellbeing, and cost-effectiveness to inform future NHS services nationally.

Starting in Medway in 2026 and expanding across Kent and Medway by 2029, this programme demonstrates how technology can make personalised, expert health support accessible to every family when they need it most.